The Effects of Neurexin-1 Deficiency on Behavioural Phenotypes Relevant to Schizophrenia and Autism Spectrum Disorder

Autism spectrum disorders (ASDs) and schizophrenia are forms of mental illness that have profound, long-term impacts on the very many who will be affected in their lifetimes. Both conditions are poorly treated, in part because we know little about the root causes. However, we do know that these illnesses can be inherited, suggesting that defective genes might be involved. This project looks at one particular gene neurexin 1alpha, which was recently discovered to be damaged in some ASD and schizophrenia patients. Working out how the faulty neurexin 1alpha gene might predispose to ASD and schizophrenia is difficult because we can?t ever do the necessary studies in patients. But it turns out that a strain of laboratory mouse also has a faulty neurexin 1alpha gene that mimics the gene defect in patients. So we will use these neurexin 1alpha mutant mice to try to learn more about the role of neurexin 1alpha in ASD and schizophrenia, which might give us clues to better treatments and prevention strategies in the future.

Behavioural tests are the most appropriate for investigating the link between the faulty neurexin 1alpha gene and ASD and schizophrenia because abnormal behaviours are the primary symptoms of both disorders. While mental illnesses cannot be replicated in mice, specially-designed behavioural tests can detect behavioural abnormalities in mice that resemble human psychiatric symptoms. We will use this approach to identify the behavioural effects of the faulty neurexin 1alpha gene in mice.

At the end of this project, we expect to have identified the ASD- and schizophrenia-related behavioural changes caused by the faulty neurexin 1alpha in mice, generated evidence to help us understand the link between neurexin 1alpha gene defects and mental illness in humans, and determined whether neurexin 1alpha mutant mice exhibit a resemblance to symptoms of ASD or schizophrenia so that they can be used to investigate disease causes and novel treatments in future studies.

Technical abstract
Autism spectrum disorders (ASDs) and schizophrenia are common, chronic mental conditions with both genetic and environmental components to their aetiology. Current drug treatments for these conditions are palliative at best, and can cause unacceptable side effects in some patients. However, the identification of genes influencing susceptibility to these disorders offers a rational route towards a clearer understanding of the neurobiology, and with this the prospect of treatment and prevention strategies tailored towards the remediation of the altered pathways.

The recent observation of hemizygous deletions eliminating the promoter and exons of neurexin 1alpha in ASD and schizophrenia patients has implicated neurexin 1alpha as a candidate gene for susceptibility to these disorders. However, the functional significance of this gene variant is poorly understood. How heterozygous disruption of neurexin 1alpha might relate to psychopathological, cognitive or biological aspects of ASD and schizophrenia remains to be clarified. Addressing these questions in patients is difficult because of the rarity of neurexin 1alpha exonic deletions, ethical limitations on clinical studies, and very limited access to human post-mortem brain tissue.

The availability of mice with deletion of the promoter and first exon of neurexin 1alpha provides direct access to the biological effects of neurexin 1alpha deficiency in the regulation of behaviours relevant to ASD and schizophrenia. We will use neurexin 1alpha mutant mice to further our understanding of the effects of variation in neurexin 1alpha gene dosage on behavioural phenotypes relevant to ASD and schizophrenia.

Behavioural assays are the most appropriate for generating biological evidence on the causal relationship between neurexin 1alpha deficiency and ASD and schizophrenia because abnormal behaviours are the primary diagnostic indicators of both disorders. While psychiatric disorders cannot be replicated in mice, fundamental symptoms can be approximated by the application of behaviourally relevant assays. We will conduct a detailed analysis of the behavioural phenotype of neurexin 1alpha mutant mice in assays designed to reflect neuropsychiatric symptoms.

At the end of this research grant, we expect to have defined the ASD- and schizophrenia-related behavioural changes caused by deletion of one or two copies of neurexin 1alpha in mice, generated biological evidence on the causal relationship between neurexin 1alpha deficiency and ASD and schizophrenia, and assessed the validity of neurexin 1alpha mutant mice as a model system for the exploration of disease mechanisms and novel treatments in future studies.